Birmingham City University and Wrekin Sheet Metal Limited KTP 21_22 R3

To develop strategic management capabilities, implement new IT and marketing strategies, bring about organisational change, and stimulate new product and system development.